Brain-informed high-precision stimulation to improve memory

Studentship strategic priority area: Basic and clinical research
Keywords: Neurotechnology, Closed-loop Stimulation, Hippocampus, Theta oscillations, Memory

Abstract:

Memories are what make us unique. Diseases like Alzheimer's Dementia (AD) lead to a complete loss of memory with dramatic consequences for the individual and their family. Currently, no treatments exist to restore memory functions in these patients. Interventions that target memory supporting circuits with high precision in time and space are needed to support memory functions in these patients. The ability to store memories depends on at least two brain mechanisms. First, a precise level of synchronization in memory supporting circuits which involve the prefrontal cortex and the hippocampus. Second, a precise balance between excitatory and inhibitory neural activity. Both neural synchronization and excitation/inhibition balance are affected by AD. From the past literature, we know that there is considerable variability in brain activity between individuals and within an individual from one moment to the next. Therefore, stimulating an individual brain with a fixed set of parameters is unlikely to benefit memory in a consistent and effective manner. The project aims to explore the potential of individualized high precision brain stimulation protocols to improve memory function consistently on the individual level, which could potentially be used to restore memory in patients suffering from AD. The experiments will involve testing healthy human participants but also rodent animal models, in collaboration with our industrial partner Braingrade GmbH (www.braingrade.io). In this context, the efficacy of a memory enhancing neuroprostetic will be tested in a non-human primate model. This device directly interacts with the memory brain dynamics mentioned before to apply stimulation dependent on ongoing brain activity.